University of Strathclyde and Turner Iceni Limited

To embed knowledge in wind turbine condition monitoring, failure prediction, and remaining useful life prediction, based on data driven machine learning and physical modelling approaches, to develop an advanced condition monitoring modelling system for wind turbines.